Evolution-guided engineering of plant organelles for crop improvement

Plant cell organelles are specialised to carry out fundamental processes necessary for cellular function. Broadly, their core functions are conserved: whether it is to convert sunlight into sugar in the chloroplast or to break down that sugar into energy in the mitochondria. However, these subcellular organelles have been evolving independently for millions of years in different plant lineages and so differences exist in the protein complement of organelles between modern day plant species. My DPhil project aims to analyse and exploit these differences between extant species to discover how the protein complement of subcellular organelles has evolved during plant evolution and to determine whether changes in organellar protein content can provide new insight into the biology of major evolutionary events (for example the evolution of C4 photosynthesis). The second phase of my DPhil project will utilise this evolutionary analysis to attempt to perform evolution-guided engineering of crop plants. Here, it is hypothesised that if a protein is targeted to a new subcellular location during its evolution in one or more plant lineages (without subsequent loss) then it is likely conferring a selective advantage in this new location. I will test this hypothesis by identifying proteins that have undergone a change subcellular localisation during evolution in one or more plant lineages and assessing whether a benefit can be gained by replicating this change in species for whom it has not occurred. If this is the case, then the relocalisation of these proteins to or from subcellular organelles such as the chloroplast or mitochondria could be a potential mechanism by which we can improve crop species.
In summary, this project will provide new insight into how subcellular organelles have evolved in different plant lineages and potentially provide a new paradigm for crop improvement through evolutionary-guided engineering.

BBSRC priority areas:
1) Data driven biology 2) Food nutrition and health 3) Sustainably enhancing agricultural production 4) Systems approaches to the biosciences

AFS, ENWW